Flockwatch: Automated chicken health management

This project will develop a smart lighting system that dynamically responds to chicken behaviour to improve welfare and productivity. The right lighting sequence in chicken barns is well known to improve FCR and overall productivity. However, farmers are still largely monitoring for problems through manual surveillance, which increases the risk of disease and lighting control gives only day/night cycles and blanket control of the whole barn. Our work will develop an automated system for chicken health management that helps farmers increase productivity while reducing biosecurity risks.